Hybrid Education

HYEN introduces a revolutionary hybrid education system designed to reshape the way individuals learn. Our vision is to redefine education by merging traditional and digital learning into a single, dynamic ecosystem. We achieve this through an innovative approach that combines hands-on STEM kits, an interactive online portal, and a vibrant learning community. We want to make education engaging, tailored to every learner's unique needs, and accessible, anytime, anywhere.

Our kits are designed to provide hands-on experiences that bring textbook concepts to life. These kits are complemented by our user-friendly online portal, which offers a variety of educational content, interactive lessons, and quizzes.

At HYEN, our mission is clear---to bridge gaps in education, challenge the limitations of traditional teaching methods, and transform learning into an immersive journey. We envision a future where learning knows no physical boundaries or access limitations. HYEN's innovative hybrid model empowers learners from all backgrounds to explore the wonders of STEM, unlocking a world of opportunities and inspiring a new generation of curious minds.